Visibility: A New Lens on Inclusive & Accessible Visual Content

Visibility melds "Visuals" with "Ability," creating a pioneering visual asset studio headquartered in the UK. More than just a digital platform, it embodies a new ethos that reimagines diversity, inclusion, and accessibility in the creative sphere. What sets us apart is our focus on in-house generation of original content---be it videos, images, mock-ups, or graphic design templates---rather than mere curation.

**Mission**:

Our brand name encapsulates our dual mission: to integrate the 'Ability' of diverse and differently-abled communities into the mainstream 'Visuals' of the creative ecosystem. We're not just spotlighting diversity and inclusion; we're making them fundamental building blocks in all creative endeavours.

**What We Produce**:

**Videos**: High-quality footage showcasing a broad range of demographics.

**Images**: Striking photos that shift focus onto typically underrepresented groups.

**Mock-ups**: Visual assets that are both diverse and universally accessible.

**Graphic Templates**: Authentic designs that serve as a platform for genuine representation.

**User Experience**:

A standout feature of Visibility is its advanced filtering system, which not only allows for selection based on diverse demographics but also on various accessibility needs. Our intuitive interface, supported by intelligent algorithms, guides users towards an all-encompassing array of assets, making both diversity and accessibility an integrated part of the user experience.

**Innovation**:

Visibility differentiates itself through its unwavering commitment to originality, ensuring each asset we produce truly embodies our mission for an all-inclusive visual medium. Our user-centric filtering adds another layer of innovation, offering a seamless and ethically robust experience.

**Social Impact**:

Beyond being a rich resource, Visibility is a linchpin for societal transformation. It aims to dismantle entrenched stereotypes and provides a platform for voices and talents that are usually sidelined, charting a new course for genuine, inclusive representation in the creative sector.

In a nutshell, Visibility isn't merely a repository of visual assets; it's an engine for meaningful societal change. Join us on this transformative journey towards a more equitable, accessible, and fully represented creative world.